PhD projects to be confirmed on completion of the training year

MIBTP students undertake a period of training during their first year. This includes compulsory taught modules in statistics, programming, data analysis, AI and mini research projects.
Project details MUST be updated once the student has started their PhD and if the project changes during the study period. This can be updated via the Batch Update facility.